Tree Management with Net Zero Carbon Dioxide Forecasting Software

Mapscape is focused on the delivery of world-leading Geographical Information System (GIS) software to support Net-Zero targets and beyond.

This will be achieved by combining Tree Management, Ecology, CO2 storage, data storage, and the provision of timeline forecasting easily accessible to our market sectors

Using advanced digital technologies including AI, Mapscape can transform the architectural and green infrastructure industries with a centralised, scalable, digital mapping system and modern GIS tree management.

In a unique partnership with the Liverpool University ECO-I Green Growth Project, Mapscape will deliver an industry-standard method of calculating Carbon Dioxide uptake/storage in trees, with timeline forecasting to support net-zero targets.

We offer architectural and associated industries, the opportunity to bring carbon dioxide forecasting into urban planning to address the needs of new tree-planting projects on any scale. Mapscapes Carbon calculating and forecasting engine and App is compatible with a range of industry-used Architectural GIS and CAD drawing programs.

This innovation provides modern tools to retain, plant, and manage new trees with a climatic view. Mapscape is underpinned by ESRI and Amazon Web Services, allowing Cloud-based solutions for micro to large businesses, the public sector, support agencies, and land-owners throughout the UK.